The Store Analysis Machine Project (SAM)

Successful Quick Service Restaurant (QSR) performance is based on a clear understanding of location, footfall, and its customers. We were approached by a global QSR business to capture store and contextual level data and intelligently use the data to promote menu items. Two other QSR chains concurred that this is a genuine need.

Store Analysis Machine (SAM) collects data, analyses it and promotes on in-store digital menus in real-time the right product based on current context and feedback from previous promotions.

SAM monitors and links current data in-restaurant and additional customer centric data including demographic, footfall, weather, events etc. Using business rules and machine learning, SAM promotes through in-restaurant and digital channels to increase revenue and reduce waste.

This project creates a unique machine learning engine that works with SAM to provide real-time restaurant-level demand-based promotion in-restaurant and on other digital channels.